CODES (COst-Reducing Dynamic Electrification gradient System)

The CODES (Cost Reducing Dynamic Electrification Gradient System) project, led by Furrer+Frey, represents a pioneering stride in the realm of rail electrification. At its core, CODES seeks to modernise and streamline the process of rail electrification by introducing an innovative system that permits real-world testing of rail gradients. This venture is not just about technological advancement, but also about revamping established methodologies, some of which have remained largely unchanged for decades.

Rail electrification in the UK has historically been bound by certain limitations, primarily relying on age-old standards and rules, as well as dealing with Victorian infrastructure. These outdated criteria often lead to the over-engineering of infrastructure, subsequently inflating costs and elongating project timelines. A significant consequence of this approach has been the needless overhauling of track infrastructure, such as track lowering or bridge raising, to adhere to these standards. The CODES project seeks to challenge and transform this status quo.

With CODES, rail gradient designs can be tested and validated in real-world conditions at the GCRE facility, right on site. This hands-on approach provides invaluable data, offering a clearer picture of a design's safety and performance metrics. The benefits are manifold:

1. **Real-world Testing:** No longer will rail designs be left to theoretical assumptions. With CODES, designs will be tested live, on-site.
2. **Data-Driven Decision Making:** The empirical data generated from these tests will form the basis for decisions, minimising the need for extensive civil works and potentially saving millions in infrastructure costs.
3. **Elevating UK Rail Infrastructure:** By streamlining the electrification process, CODES can position the UK as a global leader in rail infrastructure development, attracting international collaborations and setting new industry benchmarks.

Located in South Wales, the CODES facility at GCRE is strategically positioned to tap into the region's rich history of engineering prowess and its vibrant community of skilled professionals. Moreover, the project aligns seamlessly with the broader objectives of the GCRE, amplifying its mission and drawing global attention to the advancements taking place within the UK rail sector.

In conclusion, the CODES project isn't just a technological endeavour; it's a vision for the future of rail electrification in the UK. It promises more efficient rail systems, significant cost savings, and a sustainable approach to rail infrastructure development.